Schnyder woods and topics

A Schnyder wood is a decomposition of a planar triangulation into three edge-disjoint spanning trees, coloured red, yellow, and blue, which satisfy certain orientation properties. Schnyder woods are the basis for a famous algorithm of Schnyder for efficiently computing straight-line planar embeddings of planar triangulations. More recently, Schnyder woods have also been studied in a diverse range of probabilistic contexts. Recent study of the asymptotic properties of Schnyder woods on large random planar triangulations motivates the study of Schnyder woods on infinite triangulations. Specifically, we aim to study Schnyder woods on uniform infinite half-planar triangulations (UIHPTs), a class of well-studied infinite triangulation of the half-plane. This project falls within the EPSRC 'Logic and Combinatorics' research area.

We propose generalising the definition of a Schnyder wood on finite triangulations to apply to infinite triangulations of the half-plane, allowing properties of Schnyder woods to be studied in this infinite context. We aim to show that we can modify a standard algorithm for constructing Schnyder woods on finite triangulations to construct analogous Schnyder woods on the UIHPT. We further propose to describe some key properties of the infinite Schnyder wood we construct. To understand the structure of large finite Schnyder woods, it will be helpful to understand in more detail the structure of the red, yellow, and blue subgraphs of the infinite Schnyder wood in the half-plane. One key objective in this regard is to investigate whether we can explicitly describe the distributions of these subgraphs.